Analysing behaviour patterns to predict increasing risk of accidents in elderly

To support an aging population to live independently, Aberystwyth Smart Home Lab is simulating a home environment with various sensors to monitor activity around the home, as well as developing technologies to assist with independent living. A major risk for elderly is accidents occurring whilst alone in the home such as falls. Changes in behaviour can be an early indicator of problems that could lead to an increased risk of accidents occurring. If identified, interventions by family and social care support can help to address issues and thereby bring the risk of accidents back down again. Using AI and machine learning techniques, this project will analyse data to recognise daily routines and detect increasing changes is behaviour to evaluate the potential risk of accidents occurring.